Queen Mary University of London and Xaarjet Limited

To enable the digital printing of complex high-viscosity, high particle loaded inks to enhance existing applications such as digital labelling and ceramic tiles printing, and extend its use in other markets such as glass printing, printed electronics and Advanced Manufacturing applications.